Tools for applied category theory

In recent years there have been a number of proposals for rigorous graphical programming languages that use a graphical syntax known as *string diagrams*. Application areas as diverse as quantum computing, concurrency theory and circuit design. The underlying mathematics is category theory, and the various approaches share much common structure. This project will develop algorithms and implement tools that allow the specification, reasoning and computation with such graphical structures, continuing recent high-profile theoretical research and supported by firm mathematical foundations.